Educator guided shared multi-user augmented reality immersive platform.

**Creating an immersive future for shared, teacher led learning.**

The Covid-19 pandemic has demonstrated the need for greater flexibility in the resources and toolkits that we, as technology innovators, provide our amazing teachers.

It has clarified this need and offers the perfect moment to realise the potential of emerging immersive technologies to bring both a time critical benefit, due to the current conditions, and a lasting benefit through its role in enriching learning and entertainment.

With this project we will develop a first of its kind platform and launch a mobile app that allows educators to place shared virtual 3d augmented reality content wherever they are, and to interact with that content as a group in a shared synchronised immersive experience.

This experience will be able to be authored by a teacher or creator allowing for simultaneous shared guided experiences anywhere in the world.

**A greater impact**

It will enable teachers to provide valuable educational resources while students are at home in a virtual group environment, allowing the collective immersive learning experience to encourage students to work together and retain the information being delivered. Once students have returned to classrooms the teachers can continue to use this technology as a delivery tool, joining together to experience traditionally inaccessible content.

This will not just showcase how widely accessible virtual experiences serve to meet the educational and societal needs which have emerged recently but also show how they, as a technology, mitigate current limitations on the entertainment industry by highlighting how it is possible to deliver immersive presenter-led group content remotely.

**National innovators**

Sugar are national leaders in XR innovation and have pioneered both educational and entertainment realisations of emerging technology including delivering the first fully immersive Dr. Seuss book and are currently working on the creation of one of the most advanced XR collaborative storytelling experiences; Wallace & Gromit: The Big Fix Up.